The University of Edinburgh and Martec Engineering Group Limited

To facilitate a step change using new technologies for both manufacture and marketing to extend the range of products and support systems by sector, location and service.